The University of Essex and Storm Technologies Limited KTP 25 _26 R1

To transform business operations and processes by leveraging AI and data insights, identifying inefficiencies, and implementing systems that drive data-driven decision-making, while fostering a culture of continuous improvement within the organisation.